University of Leeds and Sandvik Limited

To understand how coolant flow cools drill components, and removes chips during drilling and develop effective software tools for design optimization enabling development of new drills with superior wear life, reliability and extended capabilities.